Bladder Scanning Sensor

1.1 Aim
The aim of the project is to develop a range of commercially significant, non invasive,
reliable and low cost sensors and associated electronics, using a twin heat flux sensor
approach for the massive urinary incontinence and diabetic market. There are several
aspects to the incontinence market, all of which will need a specifically designed
version of the sensor and electronics.
1.2 Deliverables
Fully developed sensor initially for the incontinence market where low cost of
manufacture, reliability of output, miniaturisation
and comfort of wearer have been adequately
developed, using the subject of US patent
7232255B2 covering the twin heat flux sensor
principle. This US patent is the subject of an
exclusive agreement between Sequoia and its
inventor and has been purchased by Sequoia
Early version of sensor
from the inventor - Professor Yuli Lozinski, a Russian
scientist based in Israel. Additionally, a newer
Israeli patent application (also from the same Professor) covering further
developments of the sensor, has been applied for earlier in 2008 and is a
constituent part of the option being negotiated by Sequoia. We expect to
continue to develop using part of the grant to develop the IP to cover the US
and Europe. We have also embarked on 3-4 patents developing the sensor in
our own right as Sequoia. (A similar sensor would be more simply developed
from this work for the diabetic market).